Constructing the Early Modern Soldier: Military Masculinity and Violence in the British Imagination, 1560-1660

This multidisciplinary study examines the interaction between military masculinities and
violence in the British imagination and the shaping of the early modern soldier between 1560
and 1660.
The early modern period has received an exceptional amount of attention from military
historians examining whether and how military and naval developments between 1560 and
1660 led to the creation of the modern nation-state international system, responding to Michael
Roberts's 'Military Revolution' thesis (Roberts, 1956; Parker, 1976; Glete, 1999; Parrott,
2011). As standing armies emerged as continuous military forces on land and at sea, numerous
recent works examine how European states attempted to monopolise violence (Tilly, 1985;
Thomson, 1995). However, despite the current focus of new military history on the experiences
of the ordinary soldier, little has been written about early modern military identities (Woodcock
and O'Mahony, 2019). The links between these identities and understandings of violence,
though often implicitly recognised, have not yet been directly examined in previous
historiography (Capp, 2012; Blakemore, 2013). Moreover, despite the wide array of work on
gender and violence in modern feminist thought (bell hooks, 1984; Shepherd, 2019), only
recently have gender historians begun to explore masculinities and violence in the early modern
world, with little focus on military identities (Thomas and Feather, 2013; McCormack, 2015).
Instead, most gendered approaches to early modern war to date focus on political approaches
(Purkiss, 2009; Hughes, 2012) and women's studies (Hacker, 1981; Lynn, 2012).